NexusAI: AI Powered Marketing

NexusAI: Revolutionising SME Marketing with Artificial Intelligence

NexusAI is a cutting-edge platform designed to empower small and medium-sized enterprises (SMEs) in the UK. Recognising that SMEs, which account for over 60% of the private sector employment, often face challenges in effective marketing, NexusAI offers a solution that merges the capabilities of advanced AI tools with the nuances of human expertise.

The platform aims to provide SMEs with access to marketing strategies and tools that were traditionally reserved for larger corporations. From consistent branding to efficient digital strategy deployment, NexusAI promises to level the playing field. By blending technology with human touch, the platform ensures businesses achieve cost-effective, tailored, and impactful marketing outcomes.

At its core, NexusAI is not just about automation; it's about democratising access to top-tier marketing, enabling SMEs to strengthen their market positions, thereby enriching the UK's economy and enhancing its global competitive stance.